Medicinal plants as a boundary mechanism: bridging the divide between traditional and biomedical health systems in Nepal with Artemisia annua

Medicinal plants as a boundary mechanism: bridging the divide between traditional and biomedical health systems in Nepal with Artemisia annua